Content ID and Music License Management Tool for VoD Services

Pre-Cleared Limited T/A ClicknClear is an award-winning, UK-based music rights tech and licensing company servicing untapped markets, initially focusing on performance sports (Dance, Cheerleading, Gymnastics etc.) and fitness worldwide. Our Music License Management System is a Content ID tool uniquely focused on Professionally Generated Content (PGC) Video on Demand (VoD) platforms, which augments our existing solution for licensing commercially released music for performance sports and fitness worldwide. It provides the necessary tools for users to manage, track and report music use, providing such VoD platforms with the ability to scale up efficiently whilst eliminating music copyright infringement legal risk.